Queen's University of Belfast and Liberty Information Technology Limited

To exploit the field of Artificial Intelligence to help drive efficiency within the core Claims and Underwriting value claims. To use computer vision and natural language processing to drive efficiency and increase customer satisfaction.